DreemBee

Our company would like to thank InnovateUK for its support. It has helped us to improve the protection of our IP which is so important in the toy industry. InnovateUK help was crucial for us to become a success. Thank you very much!